Y-Ware: Young-stock Welfare & Performance - Decision Making Platform.

The goal of agricultural and farm management is to drive profitability and maintain welfare standards, particularly in relation to the Ruminant Livestock sector where three key variables determine optimisation- Production Yield, Cost and Risk Avoidance. This is particularly relevant for Young-stock where of the 2.5million calves born annually, 8% are born dead/die in 24hrs and a further 15% die in rearing, from diarrhoea and/or respiratory disease for young-stock leading to £80 M losses for the UK cattle industry.
YWare will provide an IoT (Internet of things)-based data collection solution, specifically developed for Young-Stock for accurate Animal Health and Welfare assessments to reduce and eliminate the cause of the current losses.